FRET-enhanced Photosynthetic Biohybrids

My overarching goal within this proposal FEBPV is to significantly enhance light-harvesting capability of cyanobacteria in biohybrid systems, by integrating non-native fluorescence protein (FP) as newly introduced light harvesting antenna, with in vivo photosystems in cyanobacteria. The spectral selectivity and sensitivity of cyanobacterial photosystem (PS) will be tuned by localized self-assembly of FPs within the cellular system, based on the rational genetic design and manipulation. The FPs expressed within the cell would work as key component that absorb and transfer solar energy to facilitate photosynthetic electron transport chain (PETC). The platform technology established from FEBPV project could greatly contribute various fields, not only for electricity generation in biophotovoltaic (BPV) system, but also for production of high-value biochemicals (H2, organic molecules, etc.) by modifying metabolic pathway based on rational biosynthetic design. Consequently, on the basis of transdisciplinary approaches, a novel solar energy conversion platform will be developed, which will represent a breakthrough in cyanobacteria-inorganic biohybrid systems.